Climate Change Mitigation: Learning from the past to unlock the hydropower potential of the Derbyshire Derwent catchment

My research, focussing on the historic use of waterpower within the Derbyshire Derwent catchment (DDC) will quantify the unused HEP potential of this catchment. I will qualitatively examine the impact of the social, political and environmental concerns of waterpower use through an archival study of each site's timeline.